Effects of electromagnetism associated with offshore windfarms on North Sea fish

The UK's commitment to reach Net Zero by 2050 will be partially enabled by the rapid expansion of offshore wind (OW). Critical research gaps must be addressed to incorporate the cumulative influence of OW to sustainably maximise development potential. The emission of electromagnetic fields from subsea power cables has the potential to perturb the geomagnetic field to a level that could result in developmental, physiological, and/or behavioural responses. We will generate electromagnetic fields in the laboratory using a range of techniques. Following ethical guidelines, fish will be exposed to the electric and electromagnetic fields generated, and the behavioural response will be monitored closely and quantified. The findings will have direct applied relevance to the development of offshore wind and is likely to be influential in setting policy related to environmental impact assessment and mitigation.